Hemp Stalk Structural Frames

Hemp Architecture is a new company, set up to research, develop and market construction
materials produced from Hemp Stalk. We pride ourselves in cutting edge research and
innovative design solutions. It is our goal to produce the first ever building which uses hemp
stalk as its primary structure. We are developing innovative structural elements made from
hemp stalk to replace timber in traditional construction.
This project will investigate Structural Hemp Stalk Frames. It is intended that the product
would replace all structural timber in low carbon construction, such as the columns, beams and rafters.